Market Research Feasibility Study: A Small-Scale Combined Heat & Power Renewable Energy Biomass Gasification System by ALP Technologies Ltd

What if you can power your workplace with renewable energy alone? Achieve up to 90% fuel efficiency compared with 35-45% of a typical power plant? Cost 30-50% less per kWhr than grid prices? Heating for building that is nearly free all year round? Have a system that is scalable and customisable to the type and size of space to maximize efficiency and cost? ALP Technologies Ltd is developing a fully automated, small-scale, combined heat and power (CHP) biomass gasification power plant for a renewable energy generating system that will have minimal moving parts and will provide heating and power at low cost. Our innovative and greatly simplified design will be at least half the production cost than currently offered small scale CHP systems, will be easy to maintain, reliable, fully automated and operate from local fuel sources. It will be ideally suited to the CHP requirements of dwellings, small to medium sized offices and retail spaces. It therefore has the potential to be a world leading, near-zero carbon CHP technology that will utilise local circular economy principles for almost any communities on earth.